Rolls Royce SAMULET II Project 10 Fast Make Request for approval of funding

SAMULET II Project 10: Fast Make delivers rapid manufacturing capability for aerospace applications in the United Kingdom (UK). In order to deliver fit for purpose parts parts to demonstrator projects and engine production programmes within accelerated lead times there is the need to develop new and innovative manufacturing and modelling technologies that meet the aerospace quality requirements within a much compressed timescale. Fast Make requires an integrated approach and brings together ‘fast business processes’, ‘fast make’ and ‘fast processing’ to achieve a step change in development lead-times. This capability will maximise timely technology insertion to enhance product competitiveness. This is a collaborative programme utilising the skills and competencies within the High Value Manufacturing CATAPULT and University network. The results of the research will be validated and delivered by the manufacture of first-off parts and system demonstrations.